Fleet AI Recharging (FAIR) Extension

Electric HGVs are the leading technology solution for decarbonisation of the road freight sector and will be essential for the UK to meet net zero commitments. However, the commercial viability of eHGVs for fleet operators is unclear, particularly as energy costs rise.

To ensure the optimum total cost of ownership, and improve the commercial viability of eHGVs, a fleet operation energy management solution is needed.

The FAIR Extension project involves the development and integration of an AI-based solution to accurately predict journey energy demand, initially explored in the FAIR feasibility study, with Syselek's fleet charging schedule platform, thus enabling decisions about fleet smart charging encompassing trade-offs between required energy, vehicles dwell times, and energy tariffs.